Data/Digitalisation in Offshore Renewable Energy

This is a 4-year scheme involving 1 year of taught courses followed by 3 years of research in collaboration with Siemens Gamesa Renewable Energy. The research will focus on the fields of operation data, data management, simulation and control.